Neurotype: Reimagining clinical workflows for neurodiversity assessments using AI.

**Challenge**

Waiting lists for autism and ADHD assessments now exceed 750,000 people in the United Kingdom, with families often waiting years for a diagnosis and follow-on support. A major cause is the time clinicians spend assembling lengthy, multi-source assessment reports.

**Innovation**

Neurotype is developing a clinician-in-the-loop software application that drafts neurodiversity assessment reports using generative artificial intelligence. The system combines standardised questionnaires, clinical notes, and collateral information into a structured report template. Clinicians review and edit every section before approval, and all changes are recorded in an audit log that meets NHS information-governance requirements. Early internal testing suggests the approach can reduce administrative report time from several hours to under one hour.

**Project plan**

Over a six-month programme, Neurotype will:

1. Fine-tune the report-generation workflow on a de-identified set of historic assessments contributed by partner clinics.
2. Build a secure web interface that allows clinicians to review, edit, and sign off drafts with full version history
3. Pilot the tool with three independent neurodevelopmental clinics, collect quantitative evidence on time saved and report quality, and complete an external clinical-safety and bias review.

**Expected benefits**

* Increases assessment capacity without additional clinical hires, helping to shorten waiting lists.
* Standardises report structure and terminology, supporting clearer communication with families, schools, and referring professionals.
* Converts narrative notes into structured data, laying the foundation for future decision-support tools such as intelligent triage.

**Team**

Neurotype is a mission-driven pairing of an NHS senior clinical psychologist with deep neurodiversity expertise and an experienced machine-learning engineer who has previously delivered health-technology solutions for the NHS.

**Alignment with Innovate UK priorities**

The project advances responsible artificial intelligence in healthcare, one of the UK's five critical technologies, and supports the wider goal of making mental-health services more accessible and efficient.